Galaxy Formation

The student will develop expertise in using machine learning to address problems in galaxy formation before moving onto a project with the industrial partner, Kromek. Here, the same techniques will be applied to a project in Kromek's business plan.